Pulse AI Growth Catalyst

**Pulse AI -- Predicting and Preventing Cancer Treatment Complications**

Pulse AI is an innovative digital health platform designed to improve the early detection and management of serious illness, starting with patients undergoing treatment for blood cancers. By combining artificial intelligence with real-time health monitoring and a patient's full medical history, the system generates an accurate, personalised risk score to flag early signs of clinical deterioration.

**Digital Nurse Specialist**
At the heart of Pulse AI is a conversational digital nurse specialist, an intelligent app that supports patients through natural, nurse-like interaction. This virtual nurse engages patients regularly and provides timely, personalised insights based on data drawn from three key sources: live physiological data collected via smartphone (including pulse, blood pressure, and movement), detailed clinical records, and contextual information reported by the patient.

**Focus on Haematological Malignancies**
The initial focus is on haematological malignancies, where patients are particularly vulnerable to rapid health changes between hospital visits. Current systems often lack tools for early warning outside clinical settings. Pulse AI fills this gap by delivering proactive, continuous support that helps patients feel cared for, while enabling earlier interventions by their care teams.

**Future Expansion and Scalability**
As the technology develops, the platform will expand to include additional cancer types and eventually broader patient groups, supporting the management of multiple long-term conditions. This opens the door to a scalable "doctor in your pocket" solution that delivers personalised healthcare to more people, more of the time.

**Collaboration and Development**
Pulse AI is being developed and tested in collaboration with Barts Hospital and Queen Mary University to ensure safety, usability, and real-world impact.